Safety Assurance in Hydrogen systems using Augmented Reality and Artificial Intelligence (SAHARAI)

SAVEIONS, a leading provider of hydrogen system solutions, is launching an innovative project to enhance the safety of hydrogen-based energy systems. This project will integrate immersive Augmented Reality (AR) and Artificial Intelligence (AI) technologies to provide effective safety monitoring for hydrogen production and storage systems.

On-site personnel will be equipped with SAVEIONS's specially designed AR glasses, which feature intelligent camera and media support to capture safety information in photo, video, and audio formats. The integrated software will process this data to generate comprehensive health reports. This approach will not only address safety concerns but also accelerate the adoption of hydrogen energy, contributing to the UK's sustainable energy goals.

The project will have significant regional impacts, strengthening the UK's leading hydrogen projects in the Northeast and stimulating growth in the creative industries. Additionally, it will have broader positive effects on society, the economy, and the environment by promoting sustainable energy solutions.